Shining light on the environment

How can earthworms survive in metal-contaminated soil? How has ocean chemistry changed over the lifetime of the planet? Can we boost the nutritional value of food? How can we reduce the risks of arsenic in drinking water? How do radioactive pollutants behave in the environment?

Scientists are using the biggest and most expensive scientific machine in the UK to help answer these and many other vitally important environmentally relevant questions.

The machine is called Diamond and is the UKs national synchrotron facility. It is funded by the Wellcome trust and the UK government through the Science and Technology Facilities Council. Synchrotrons consist of particle accelerators (like a mini version of the Hadron collider in Switzerland) which fire electrons around a circle close to the speed of light. Every now and then the electrons are "tweaked" on their path and intense light is given off which is used by scientists to look at samples of soils, rocks, water and biological material at incredibly high levels of detail. Using this intense light we can look at how molecules and atoms are arranged and using this information we can help answer some of the questions posed above.

Professor Mark Hodson from the University of Reading first used synchrotrons during his PhD research in 1992 when he was working out how magma chambers solidify under volcanoes. Since then he has moved down temperature to work on problems relating to contaminated land and earthworm biology but still uses synchrotrons. There aren't many synchrotrons around in the world and because they are so expensive to build and run it is important to use them 24 hours a day. Also, despite the high level of technology involved in synchrotrons there are many "low-fi" fixes that become necessary such as holding samples in front of a beam of intense X-rays with sticky tape or blue tac. For this reason Mark, like most synchrotron users, has as many memories and experiences of trying to find a vending machine that still has chocolate in it at 3 a.m. in the morning after being up for 48 hours as he has about the scientific breakthroughs that have occurred!

Over the course of this fellowship Mark will be involved in a variety of activities. You might come across him talking at a science festival or science discussion meeting near you. Alternatively you might come across him talking to your class at school or, if you are lucky, your school might visit him at Diamond to actually see the machine he is talking about. As well as explaining how synchrotrons work he will be discussing how scientists are using synchrotrons to answer a wealth of questions relevant to climate change and the health of people and the planet. Both in his talks and also on his blog you'll also be able to hear about what it is like to be a user of synchrotrons, from the starting point of any scientific enquiry - making an observation or asking a question - to carrying out experiments, applying for beamtime at a synchrotron and then staying up for 3 days 24 7 to run samples and get some crucial answers to boost your understanding of the system that you're investigating. On the web site you'll also find a host of resources linking in to the use of synchrotrons in environmental science.

You may already have read about Mark's research in the newspapers (try googling "Metal munching earthworms!), have heard him on Radio 4 or seen him in documentaries about earthworm evolution and crop circles (and no, there's nothing in the soil that suggests crop circles are made by extra-terrestrials!) but over the course of the fellowship you should be able to hear more about his, and others, research, as he spends more time with the media, letting them know about the amazing environmental science being done at Diamond.